Creo Platform

Creo is a pioneering platform designed to redefine the landscape of creative collaboration and co-creation. Our platform stands as a beacon for those who believe in the power of collaboration, as we recognise that the collective power of the creative community is significantly greater than the sum of its parts.

The platform significantly streamlines the process of bringing your creative ideas into reality. By merging the essential functions of social networking, talent marketplace, and project management, into a singular cohesive ecosystem, it makes it easier than ever for creatives to connect, share ideas, find talent, and bring their projects to life.

Looking to the future, Creo is positioning itself as a leading force for creative collaboration, offering an all-encompassing end-to-end solution that marks it as the quintessential hub for co-creation. We are not just a platform but a vision of a world where every creative endeavour is a collective journey, echoing the shared aspirations and diverse voices of our global community, filled with opportunity, growth and innovation.